Analysis and control of nonlinear feedback systems by differential positivity and dominance theory

The PhD project is rooted in Control engineering. The project will develop methods for analysis and control of nonlinear feedback systems, which are ubiquitous in natural and engineered systems.

The project is based on differential analysis and takes advantage of the novel theories of differential positivity and dominance. The aim of the project is to develop new tools for analysis and control design of systems which exhibit richly non-linear behaviour (e.g. bifurcations, discontinuities and oscillations) and are found throughout engineering, the physical sciences, the life sciences and the economic and social sciences.
Novel algorithms will be developed within the project to foster the use of differential positivity and dominance theory on several applications of interests, which include robotics, transportation, biological processes, and analysis and design of large-scale distributed systems.